Data Fusion in the Metrology of Bio Implants

Measurement of material wear (Ultra high Molecular Weight Polyethylene and Cobalt alloys) on bio implants implants has been a subject that has widely been studied at the University of Huddersfield and several industrial links with leading manufacturers have been formed as a result. This PhD project seeks to develop methods of fusing precision co-ordinate metrology data with nano precision surface metrology in order to map complete material wear surfaces surfaces of orthopaedic implants. This is of particular importance for assessing implant material wear volumes following testing or after in vivo use. The project will use dimensional measurement techniques and microscopy to measure the surface material loss in identified high wear zones.